CANVOLUTION: Smart can bodymaker evolution

Carnaud Metalbox Engineering Ltd, Computer Controlled Solutions Ltd. and The Data Analysis Bureau are developing a Networked Intelligent Bodymaker (NIBm), incorporating advanced sensor, communication and data analytics hardware and software, to confer the benefits of Industry 4.0 on the traditional can-making industry. The proposed innovations will provide solutions to the challenges of improving productivity and efficiency faced by can-makers. This will be transformative for Carnaud Metalbox Engineering's customers. It will help the project partners increase their export potential and market share over foreign competitors and cement their reputation as world-class innovators.